IP protection of Nanocin for Infectious Disease Therapy

Tecrea Ltd (www.tecrea.co.uk) has developed novel nanotechnolgy with exciting opportunities within infectious diseases and holds great promise in the treatment of animal infections in production systems. Progress in animal welfare and ensuring food security requires improved strategies for infection control. Within this project, Tecrea Ltd will seek legal advice on intellectual property strategies and also advice on application areas from experts in biomedicine IP and Veterinary medicine.